OneHourCloud: A turnkey vendor-agnostic enterprise cloud infrastructure software solution deployable within one hour using AI and Opensource

This project aims to develop a turnkey vendor-agnostic enterprise cloud infrastructure software solution deployable within one hour using AI and Opensource.